Jolly Scrummy production

Jolly Scrummy Limited will use the Innovation Voucher to test and verify its method of producing apple-based organic savoury herb jellies using natural ingredients and to create protocols to achieve product consistency throughout the production year using different apple varieties.